The University of Reading And Ella's Kitchen (Brands) Limited

To develop and implement a pre-production raw material quality strategy to enable forward-buying, resulting in cost reduction and consistent high quality in finished products.